Heriot-Watt University and Craigalan Controls Limited

To develop, test and impliment an Artificial Intelligence based smart Building Environment Management System for optimised energy use and quality indoor environment.